Integrative Modulation of Trafficking and Signaling of TRPA1 Channels for Sustained pain

Chronic and prolonged pain is one of the most frequent health problems. It is also one of the most common complications to many systemic diseases such as diabetes, cancer and heart diseases. It is estimated that chronic pain affects 28 million people in the UK (43%) and the incidence is even higher in the elderly. Chronic pain has a detrimental impact on quality of life and daily activities of the patients, and even causes disability and absence from work. Furthermore, it causes substantial stress on their families. The cost of chronic pain is huge estimated to be between £5-10 billion per year. Chronic pain thus poses a significant societal and economic burden. However, the current treatments either lack efficacy or produce intolerable side effects. Therefore, there is a considerable need to understand how chronic pain is generated and maintained in order to devise new approaches for the prevention and treatment of chronic pain.

The perception of pain begins with activation of pain-sensing proteins on sensory nerve endings by harmful stimuli either from the environment or from the body. Once activated, these pain sensing proteins trigger electrical pain signals, which are then transmitted to the spinal cord and brain where pain signals are interpreted. A pain-sensing protein called TRPA1 is of particular importance. TRPA1 is activated by a vast variety of harmful stimuli acting like a universal pain sensor serving to translating harmful information into pain signals. Importantly, TRPA1-induced pain is more severe and long-lasting than that caused by other pain-sensing proteins. It is therefore not surprising that TRPA1 has been implicated in many different types of chronic pain ranging from inflammatory pain, neuropathic pain, migraine and arthritis pain to diabetic pain. However, it remains poorly understood how TRPA1 is predisposed to drive sustained pain.

In our pilot studies, we have identified an important protein in pain sensing nerve cells. Interestingly, ablation of this protein entirely eliminated long-lasting pain carried by TRPA1, suggesting a crucial role for this protein in sustained pain. In this research, we aim to further understand how this protein works with TRPA1 to achieve such a dramatic effect on sustained pain. Specifically, we would like to know how this protein influences the function of TRPA1 under normal and disease conditions, and how it promotes activation of pain messengers and pain transduction. Finally, we will study whether this protein is also critical to pain sensitization and long-lasting inflammatory pain.

Taken together, this research will reveal the novel role of a previously unrecognized protein in nerve cells in the regulation of TRPA1 and governing chronic pain, and uncover how it works. It will significantly advance our understanding how chronic pain is generated and maintained. The dramatic effect of this protein on sustained pain suggests a huge potential for this protein to be harnessed for developing novel therapeutic targets for the treatment of chronic pain. If this is the case, this research will benefit the millions of patients who are under-treated by the current pain therapies.

Technical abstract
Chronic pain remains a widespread public health problem. This research aims to understand the mechanisms of chronic pain with a view to revealing novel approaches for a better treatment of chronic pain.

TRPA1 channels have been implicated in many different types of chronic pain such as painful diabetic neuropathy (PDN). However, the precise mechanisms by which TRPA1 drives prolonged pain remain elusive. In PDN, sustained pain is due to increased membrane trafficking of TRPA1 and activated downstream pain signaling such as ERK1/2, because diabetic pain is prevented by blocking either TRPA1 or ERK1/2. We have discovered a protein in sensory DRG neurons essential for both the trafficking and signaling of TRPA1 channels. The objectives of this research are to establish the role and mechanisms of this protein in the modulation of TRPA1 trafficking and signaling and the contribution of this protein to sustained pain.

To monitor TRPA1 trafficking, membrane TRPA1 will be assessed using three different methods: (1) western blot detection of membrane proteins isolated with special protein extraction reagents; (2) membrane protein biotinylation assay, and (3) immunostaining surface TRPA1 with immunocytochemistry. Function of TRPA1 in DRG neurons will be monitored using Ca2+ imaging. We will also use molecular biology and protein binding assays to probe protein-protein interactions and the trafficking mechanisms of TRPA1. To investigate pain signaling mechanisms, we will use western blot and immunohistochemistry combined with pharmacological approaches and genetic manipulations. We will also use current patch clamping to assess the excitability of DRG neurons deficient for the identified protein. Finally, we will assess pain behaviours of mice lacking this protein using Von Frey and Hargreaves tests to determine the role of this protein in chronic pain.

Altogether, this research will reveal the novel mechanisms by which TRPA1 mediates sustained pain.

Potential impact
Chronic pain affects around 28 million people in the UK. It poses substantial economic and social burden, and remains an unmet clinical need. The new knowledge generated in this research will enhance public understanding of chronic pain and have huge implications for pain therapy. The research will therefore be useful for the following beneficiaries.

Beneficiaries 1: The general public
Chronic pain is prevalent, and is one of the most concerned health topics for the general public. It causes prolonged suffering, job loss, anxiety, depression, sleep disturbance, emotional changes and even disability. It also exerts substantial stress on their family. The generated knowledge will advance their understanding of acute and chronic pain and satisfy their curiosity. The discovered molecules and mechanisms are promising to be exploited for pain therapy. If an efficacious analgesic was developed based on this research, it will benefit tens of millions of patients living with chronic pain.

Beneficiaries 2: The pharmaceutical sector
TRPA1 is currently one of the most sought-after drug targets for the treatment of many conditions such as pain, itch, neuropathy and respiratory diseases. Several biopharma (e.g. Glenmark pharmaceutical) have an ongoing drug development programme targeting TRPA1. For example, GRC17536 compound developed by the Glenmark has been reported to exhibit efficacy in a phase 2a proof-of-concept study for painful diabetic neuropathy. The molecular information revealed in this research will provide the basis and rational for further refinement and modifications of anti-TRPA1 drug programmes.

Furthermore, this research suggests alternative approaches for the prevention of prolonged pain. For example, small molecule inhibitors could be developed to selectively disrupt TRPA1 binding and elicited pain signaling critical to the maintenance of chronic pain. The molecular details of TRPA1 revealed in this research will provide the basis for such a drug development initiative.

Beneficiaries 3: UK economy
Chronic pain poses a heavy financial burden on patients and the healthcare system. For example, back pain alone is estimated to cost the UK economy around £12.3 billion per year. Total costs resulting from all types of chronic pain would be even higher. Furthermore, chronic pain is a major cause of reduced productivity and working day loss in the workplace. In the UK alone, four billion working days are lost annually due to chronic pain. This research will promote drug development programmes and initiatives for the treatment of chronic pain, and therefore has the potential to increase work productivity, reduce healthcare costs and relieve the burden on the UK economy.

Furthermore, the new knowledge generated will promote knowledge economy. It will lead to publications in high profile journals, and increase the competitiveness and reputation of the UK Universities, therefore attracting more students from both home and abroad to pursue scientific research in the UK.

Beneficiaries 4: early career scientists and students
The research will provide excellent training and educational opportunities for a postdoctoral scientist, postgraduates and undergraduates. The postdoc and postgraduates will receive multidisciplinary training and learn a range of research skills such as molecular biology, cell biology, neuropharmacology, imaging, electrophysiology and animal behaviours. The postdoc is expected to gain research independence after this training. These trained, skilled personnel will be competitive for employment in either academia or biopharma. The PI is involved in the teaching of Msc and undergraduates in the Neuroscience degree programme, and is a leader of a module concerning the mechanisms of pain. This research will provide excellent teaching materials to stimulate students' interest in science and enhance their understanding of the value of research.